University of Oxford and The National Trust

To develop, pilot and evaluate a process for crowd-sourcing academically robust interpretative resources - the knowledge bank - from university researchers to enhance visitor experience at National Trust sites in London and the South East.